BuddyWOTCH, a wearable Class IIa medical device for stratification of long-term conditions

17.5 million people in UK have long-term conditions, that through enhanced monitoring, could be better stratified to the correct treatment pathway, with resulting savings to the NHS and better patient outcomes. This project finalises development of a wristband medical device that enables constant monitoring and detection of exacerbation warning signs in people with long-term conditions, with the aim of preventing unplanned hospital admissions and helping keep people well at home.